The University of Essex and Mondaq Limited

To implement Natural Language Processing techniques within a data science architecture, enabling a professional services’ content provider to further expand into the market of business intelligence provision through innovative analysis of web content and usage data.